Digitally Assisted Collective Governance of Smart City Commons - ARTIO

The aim of this fellowship programme is to design a socially responsible collective governance for Smart City commons: shared pool of urban resources (transport, parking space, energy) managed and regulated digitally. Smart City commons exhibit unprecedented complexity and uncertainties: transport systems integrate electric, shared and autonomous vehicles, while distributed energy resources highly penetrate energy systems. How can we manage Smart City commons in a sustainable and socially responsible way to tackle long-standing problems such as traffic jams, overcrowded parking spaces or blackouts? Failing to digitally coordinate collective decisions promptly and at large-scale has tremendous economic, social and environmental impact. Coordinated decisions require a digital (r)evolution, a new paradigm on where we decide, how we decide and what we decide.

But which are limiting factors? 1.Online decision-making often disconnects citizens from the physical urban space for which decisions are made: choices are less informed and vulnerable to social media misinformation, while decision outcomes may show lower legitimation. What if collective choices could be made more locally as digital geolocated testimonies, creating opportunities for community interactions and deliberation? 2.Voting system design is another origin of poor collective decisions, with majority voting often failing to achieve consensus or fair and legitimate outcomes. What if we expanded the design space of voting systems with alternative voting methods, e.g. preferential, to encompass social values? While such methods have so far been costly and limited to low-cognitive exercises, negating their social value over majority voting, decision-support systems based on artificial intelligence (AI) emerge as game-changer. 3.With an immense computational and communication complexity, large-scale coordination of inter-dependent collective decisions remains a timely grand challenge. What if coordination could be digitally assisted and emerge as a result of smart aggregate information exchange, achieving privacy and efficiency?

To address these challenges, I will combine Internet of Things, human-centred AI and blockchain technology with social choice theory and mechanism design. Using IoT devices, urban points of interest can be turned into digital voting centres within which conditions for a more informed decision-making will be verified in the blockchain, e.g. proving citizens' location. A novel ontology of voting features will provide the basis to predict voting methods that generate fair and legitimate outcomes. Using collective and active reinforcement learning techniques on the blockchain, human and machine collective intelligence will be combined to achieve a trustworthy coordination of collective decisions at large scale.

In collaboration with high-profile partners from government/industry, I will demonstrate the applicability of these approaches via 4 innovative impact cases. 1.Using the developed solutions, citizens will geolocate problems and vote for transport planning solutions. 2.They will also vote on spot to implement participatory budgeting projects. 3.A smart parking system will be enhanced with load-balancing capabilities to alleviate crowded and polluted city centres. 4.Via citizens' coordination of transport modality, an urban traffic control system will be optimized for an equitable shift to public/sharing transport, while preserving low-carbon transport zones.

These Smart City blueprints will open up new avenues for deeper understanding of digitally assisted collective governance. To master this inter-disciplinary research area and develop myself into a future leader, I will visit world-class leaders and, together with my team, enrol in novel training activities. Two esteemed mentors and an advisory board will further support me. I will engage with the broader community of citizens and policy-makers by organizing workshops and hackathons.